Passive IoT Platform using 99%+ Accurate RFID Technology

To date, the tracking of individual products and components in applications such as retail, healthcare and manufacturing has been challenging to achieve in a commercially viable way. Active (battery powered) tags, although allowing a long-read range, are expensive, while reliably detecting cheap compact and ultrathin passive tags is difficult, particularly over a distance of more than 2-3 metres.

PervasID, a Cambridge University spin-out, has developed a robustly patented product (patent numbers: EP2564467 A1, EP2564229 A2, US9384376 B2 and US9367785 B2) that enables highly reliable reading of standard off-the-shelf passive RFID tags over wide areas, using a fixed infrastructure [1].

The PervasID technology has been tested more than 20 times by major UK/European Retailers, EU/US/Asian integrators and healthcare providers (including Harland Simon and the NHS) around the Globe and has been found to outperform all other passive systems on the market, including that from technology giants, such as Intel. >99% error rate is achieved even for densely packed devices.

Although PervasID is confident that its patented technology is technically world leading, various technological and economical challenges remain to be overcome if the technology is to have wide commercial potential. This project therefore aims to develop a low-cost next generation novel system architecture, with an accurate location capability and novel antenna technology allowing an 85% reduction in hardware costs. The product has been predicted to deliver a potential retail sales uplift from 4-10% and a shrinkage reduction of 1-5%. Similar benefits are seen in inventory security such as for healthcare applications.

A successful project will enable the partners to build the RFID systems (via OEM agreements), which will be sold to end customers and system integrators along with other services such as installed system design, installation support, service and operational support.

[1] S. Sabesan, M. Crisp, R. V. Penty and I. H. White, "Wide Area Passive UHF RFID System using Antenna Diversity Combined with Phase and Frequency Hopping," IEEE Transactions on Antennas.